Surface Treatment of Perovskite Solar Cell Inorganic Titania Meso-Porous Substrates (STOPIT)

This collaborative early stage project focuses on investigating the potential of developing higher efficiency

stable perovskite solar cells (PSC) by the improvement of the meso-porous Titania cathode substrate structures

by surface treatment processing. Various methods will be utilised to realise the surface treatments and fully

processed PSCs will be fabricated and tested to verify the performance and stability benefits. This collaborative

R&D project will focus on improving the efficiency, stability and processing of the PSC technology, in order to

move towards developing viable and manufacturable thin film PSCs suitable for implementation in the Building

Integrated Photovoltaic (BIPV) market. Building on existing perovskite PV material stack technologies; new

process methods and the incorporation of improved electronic layers will be explored, developed and tested.

The benefits will also include lower cost (<$0.2/ Wh) and an expected improved stability and scalable

processing routes for manufacturing. It will secure a UK R&D capability with the key supplier of technology and

materials for perovskite solar cells with the support of the HVM Catapult and its facilities.